Advancing analytical innovation and education for integrated continuous manufacturing of therapeutic biomolecules

The vast majority of vaccines and biological drugs are manufactured in a batch process as a one off and then divided into smaller units of the supplied medicine. Because there can be differences between batches, and to lower production costs and enhance quality, there is much interest from the drug approval agencies and the drug manufacturers to produce drugs in a continuous production line manner. This new approach requires the development of modified processes, new monitoring tools, and new control systems to ensure high performance so that it can be widely adopted. The project allows a university-industry team to evaluate pioneering technology, and, in the exchange of ideas and knowledge, help a university to be better able to educate of the next generation of medicines manufactucting scientists.